"RiverAlerts "

RiverAlerts’ is the world’s first live river level alerting system aimed at anyone in the UK wishing to know the live river level, river flow, borehole readings, rainfall gauges or water temperature (where available) for England and Wales.

The system uses data supplied by the Environment Agency to allows end user to set searchfor a gauge via a river name, catchment or location and also lets the user set a 'Alert threshold' so that when a river level reaches the desired height, flow, temperature, etc. they will get an alert via email, social media and Smart Phone app.